Combatting Conspiratorial Thinking through Ameliorative Epistemology

To answer this principal research question, I will need to examine the current epistemology of conspiracy theories including the different conceptions of conspiracy theories, the epistemological and moral consequences of believing such theories, and how (if at all possible) those indoctrinated into such echo chambers can escape and reenter the wider epistemological world. I will examine current theories of social epistemology with specific reference to epistemic vice and virtue, trust, and blame, using these accounts to evaluate why people become conspiracy theorists and whether
they can be blamed for their lack of trust in the knowledge generating faculties of the world.